Identification of molecular mechanisms driving antifungal drug resistance and pathogenesis in an aged Candida albicans population.

High mortality rates (40-60%) associated with invasive candidiasis are seen in severely immunocompromised individuals and is potentiated by antifungal drug resistant infections. All research done examining traits related to immune evasion and antifungal resistance have almost always been studied as the collective property of mixed populations of cells of differing ages. Yet, pilot data from my laboratory shows that old C. albicans cells are more tolerant to killing by phagocytic cells and antifungal drugs than young cells. We have also observed differences in the cell wall composition of C. albicans old cells. These differences can explain the stress tolerant phenotype of old Candida cells as the cell wall is the first point of contact between host and pathogen and is key in maintaining viability following antifungal treatment. Therefore, the aim of this PhD is to elucidate the role of the cell wall of different Candida subpopulations in promoting immune evasion and antifungal tolerance.
Objectives
1. To identify cell wall genes promoting antifungal tolerance in subpopulations of C. albicans cells of different ages.
2. To characterise cell wall genes mediating immune evasion in subpopulations of C. albicans cells of different ages.
Novelty and Timeliness
Development of a methodology in my laboratory, where we track old Candida cells and trace their progeny, has enable us to study how different fungal subpopulations respond to stress. Pairing this novel methodology with other state-of-the-art technologies will lead to important mechanistic insights about how these different subpopulations survive following antifungal treatment. This is important as only 4 classes of antifungal drugs are used in the clinic and antifungal resistance is on the rise. By focusing on the cell wall, which is absent in mammalian cells, we will identify novel antifungal targets and strategies to mitigate the impact of fungal infections and antifungal resistance.
Experimental approaches
The student will use the track and trace methodology to screen 48 cell wall mutants to identify regulators of antifungal resistance in young or old subpopulations. Proteomics of young and old subpopulations will be used to identify age-dependent differences in their response to antifungal drugs. Combination of biased and non-biased approaches in the primary supervisor's laboratory will provide key insights into mechanisms promoting survival following antifungal treatment.
Using an ex-vivo neutrophil model established in the secondary supervisor's laboratory, the student will explore how changes in the cell wall of young or old cells promotes fungal survival and modulate neutrophil function.
Impact and outcomes
This project will identify cellular and molecular markers specific to RAGE or young cells will allow us to investigate new combination targets to abrogate antifungal resistance. Identification of biomarkers of cells of different ages will place us in a privileged position to assess the impact of fungal aging in vivo (e.g. following treatment failure and in recalcitrant infections).
MRC Remit
The project fits in in two separate MRC skill priority themes, "Quantitative skills" and "Interdisciplinary skills." This project also addresses several Research and Innovation priorities including within the Foundations for Excellence theme, specifically the Discovery Science (3.1.1) - addressing the priority of 'Improve our understanding of how the immune system interacts with diseases ranging from infections to chronic inflammatory disorders that can be caused by microbes'. This project aligns with the Health Focus Theme (3.2.6) of Antimicrobial Resistance. This links directly to the priorities of 'expanding efforts beyond the current focus on antibacterial resistance to include antifungal, anti-viral and anti-parasitic resistance', and 'continuing support for fundamental research as a critical source of insight and potential avenues for interventi